Single-molecule analysis of the full transcription cycle of the human mitochondrial transcription machinery

Gene regulation is at the heart of all cell-state decisions. The commitment of a cell to turn on a gene is made primarily at the step of recruitment of RNA polymerase (RNAP) to the gene's promoter, regulated by numerous transcription factors (TFs). It still remains unclear how the signal from multiple TFs is integrated in space and time to 'switch' transcription on. To complicate matters further, each promoter is represented in the cell by only 1-2 molecules, which makes gene expression susceptible to molecular fluctuations at promoters. Direct single-molecule visualization of TF-promoter interactions is the most direct approach to trace how from a chaos of stochastic molecular interactions emerges a seemingly deterministic pattern of gene expression, cell-state decisions, and differentiation.
The molecular machinery responsible for switching on promoters in the nuclei of human cells is very complex: at least 50 polypeptides are required to melt the promoter in a reconstituted assay, and even more are required for regulation. In this project, we will use single-molecule super-resolution microscopy to tackle a much simpler human transcription system - the human mitochondrial transcription machinery. The system is comprised of only three components - mitochondrial RNA polymerase (mtRNAP) and two TFs - and yet it recapitulates the main events of transcription initiation by the nuclear RNA polymerases (i.e. assembly of the preinitiation complex, promoter bending, promoter melting, escape, and elongation). Thus, Emily will introduce fluorescent tags into mtRNAP and the two mtTFs, and visualize, in real-time the assembly disassembly of their preinitiation complex during the full transcription cycle, which will provide mechanistic insights into regulation of gene expression, and the role of stochastic fluctuations in transcriptional outcomes.